Falling out of the zone: Identifying maximally diagnostic neurophysiologicalpredictors of fatigue and inattention

Falling out of the zone: Identifying maximally diagnostic neurophysiologicalpredictors of fatigue and inattention